C-MAIN NL : Cyber-resilient machine-to-machine and IoT-enabled networks for ports and transport in the Netherlands

ANGOKA, with its HQ in Belfast, has a product set which can unlock the potential of IoT-enabled systems by generating high levels of trust in machine-to-machine (M2M) communications. It is more secure because it is based on hardware, which is more secure than relying on software alone. It is more cost-effective because the hardware collaboratively creates authentication keys in real-time. That removes the need to periodically load new keys to maintain security.

ANGOKA has successfully opened dialogue with companies including the Dutch telecommunications provider KPN and traffic infrastructure company Dynniq who require enhanced cyber-resilience to assure the performance of their systems. ANGOKA will use this investment by Innovate UK to enable closer collaboration with the Dutch market - for face to face meetings and building of trust that will open the door to carrying out Proof of Concept and Proof of Value demonstrations of the ANGOKA system.

By co-investing with Innovate UK, ANGOKA will be able to make the concerted efforts needed to present itself and its UK network to the Dutch business community. This will entail not only generating regular meetings between business and technical representatives of ANGOKA and the target companies, but also presentation of the products and evidence of their performance in situ.